Adaptation and development of existing AI platform to repurpose pharmaceutical drugs for treatment of impaired lung function from Covid19

GenesisPathwayAI is an artificial intelligence platform enabling translation between data sets from health informatics, research and development functionality and ultimately synthesis for repurposing drug compound development. Our aim is to use AI as a disease management tool by dramatically reducing the time taken to approve new drugs for respiratory illnesses arising from Covid19\.